An interdisciplinary framework for disaggregate assessment of productivity and well-being impacts of digital technologies on knowledge workers in nont

An interdisciplinary framework for disaggregate assessment of productivity and well-being impacts of digital technologies on knowledge workers in nontraditional settings (ITINERANT)

The overall aim of the PhD research will be to develop new ways of embedding emerging qualitative and quantitative evidence regarding impacts of digitisation and connectivity into appraisal and evaluation frameworks for investments in infrastructure. Towards this end, the first objective will be to utilise social science methods and theories to explore case studies enabled through the CASE partnership. Accompanied by training in the mobile collaboration technology, this will permit in-depth understanding of productivity and well-being impacts of digital technologies by knowledge workers in non-traditional settings. The second objective will be to identify and fill key gaps in the existing investment and appraisal methodologies. The final objective will be to develop advanced disaggregate statistical and econometric modelling methodologies to address the aforementioned shortcomings by incorporating interdisciplinary input into appraisal and evaluation methodologies for infrastructure investments.